APM-ROUV - AI Predictive Maintenance for Remotely Operated Uncrewed Vessels

The APM-ROUV project aims to develop an innovative predictive maintenance solution for Remotely Operated Uncrewed Vessels (ROUVs) that incorporates advanced artificial intelligence (AI) and data analytics. This solution is designed to improve the reliability and safety of uncrewed vessels while reducing maintenance costs and operational downtime. As the maritime industry transitions towards more sustainable and efficient operations, battery-electric and battery-hybrid ROUVs are becoming increasingly popular. These vessels offer significant environmental benefits, with reduced carbon emissions compared to traditional ships. However, the shift to uncrewed operations creates new challenges, particularly in maintaining equipment reliability and preventing breakdowns.

The APM-ROUV project addresses these challenges by developing an AI-driven system that predicts equipment faults before they occur. This proactive approach to maintenance helps vessel operators optimize their operations, reducing unplanned downtime and improving safety. The project will focus on designing and implementing an AI-based predictive maintenance system. This system will analyse data from a variety of sensors, including temperature, vibration, and pressure, to detect early signs of equipment failure. By leveraging machine learning algorithms, the system can learn from operational data and continuously improve its accuracy.

The APM-ROUV project will be conducted in collaboration with HydroSurv Unmanned Survey (UK) Ltd, and the University of West England (UWE), an academic partner with expertise in AI and autonomous systems.